Low Energy Marine TransportI

Ecospeed Marine has developed highly innovative technologies which will enable high speed electric ferries to operate low or zero local emissions.The technologies enable energy savings substantially in excess of 50% which greatly reduces the size and weight of electric motors and batteries which in turn further reduces the power required.